The Historia Iherosolimitana of Robert the Monk

The project aims to locate, collate and edit the approximately ninety manuscripts of the 35000-word Latin history of the First Crusade (1095-1101) known as the Historia Iherosolimitana. The author is conventionally known as Robert the Monk. Writing in about 1107, Robert was just one of a number of people who told the dramatic and compelling story of the crusade during or soon after the event, but, to judge from the number of manuscripts to have survived, his version was the runaway 'best-seller' for more than a century; its popularity waned a little thereafter, but seems to have picked up again in the fifteenth century as the conquests of the Ottoman Turks revived Europeans' interest in the First Crusade. So an understanding of Robert and his work is the key to larger questions about the impact of the First Crusade on the western European imagination, the ways in which stories are told to preserve and perpetuate memories, and the status of works of history in medieval culture. The manuscripts were last listed in 1905: the first phase of the project, therefore, will be devoted to using catalogues and internet resources to establish a comprehensive list. Have all the manuscripts known a century ago survived, and are there others as yet unnoticed? Once this list has been compiled, the next phase will involve a postdoctoral researcher visiting the libraries and archives where the manuscripts are held. All the known manuscripts, and most probably any new ones that will surface, are in European collections, from Oxford and London to St Petersburg and Upsalla. There are clusters of manuscripts in a handful of places, such as Paris and the Vatican, as well as more dispersed single survival. The researcher will spend three or four days closely examining each manuscript - not transcribing every word, a task better completed back in Bristol with the aid of reproductions on microfilm or CD-Rom, but looking for wider clues. Many medieval manuscripts are composites of several works, so what other books were copied or
bound with Robert's and what does this say about how people read his work? Are there clues about where the copies were made, and about who was interested in reading Robert's history? Are there bits added or removed, and if so, why? The next stage of the project will involve the careful examination of the manuscripts' texts, looking for patterns in the transmission from medieval copyist to copyist. Particular attention will be paid to the 55 manuscripts that date from before 1300, but attention must also be paid to the later versions. From this manuscript-by-manuscript comparison will emerge a printed edition: its aim will not simply or mainly be to present exactly what Robert himself wrote, but to draw attention to the ways in which the text remained a living thing after it left his desk. The principal investigator and postdoctoral researcher will also publish, in article form, a detailed list of all the manuscripts: this will be an important resource for scholars working on, for example, the reasons why histories of distant events remained current in late medieval culture. In the final year of the project, there will be an international conference in Bristol on Crusade and Narrative, designed to publicize the project's discoveries and to encourage similar research into other crusade-based texts. Interwoven with the Robert project will be a closely connected piece of research: a PhD devoted to the Historia Jerosolimitana of Baldric of Bourgueil. This is the closest point of comparison to Robert's work in terms of where, when and how it was written; the two authors knew each other and may have shared notes on their works' content and structure. The project will also feed directly into a book to be written by the principal investigator. Witness and Narrative, which will look at the ways in which the people on the First Crusade and 'arm-chair' historians made sense of what had happened by telling and retelling stories about it.